Develop and validate technical and commercial elements of The Virtual Mill focused on AI and digital twin technology

Our Vision is to empower designers globally to create and produce waste-free textiles within a de-centralised ecosystem that revitalises the textile industry and creates an immersive, traceable and localised alternative to traditional textile manufacturing.

This project will develop and validate technical and commercial elements of The Virtual Mill focused on Ai and digital twin technology. We will put this ambitious idea to the test and invite users to pilot the prototype and validate its potential for commercialisation and question its ethical and sustainable impact compared to existing design and production methods.

**By the end of the project we will have:**

1. A tested validated prototype
2. Detailed user feedback and insights
3. An ethical and sustainable protocol for a textile focused ai tool
4. A clear plan for how we can scale